Imperial College Astrophysics PATT Linked Grant: 2025

The purpose of this grant is to continue support for PATT linked travel by members of the Imperial College Astrophysics Group to PATT approved telescopes for the two year period starting 1st April 2025.